Emission Reduction in LCV using Coanda Jet-Induced Drag Reduction

This project will develop a fuel save system for large commercial vehicles by utilising the Coanda Effect to reduce aerodynamic drag. The Coanda Effect has been seen in recent products such as the Dyson Air Multiplier Fan and the enhanced diffuser at the rear of a Red Bull F1 car.